Gambling, Indebtedness, and Suicide: The Roles of Shame, Gender, and Culture in Help-Seeking

Gambling is a widespread activity in Britain, with recent evidence showing that almost half of adults have gambled within the past four weeks and around 40% within the last year (GSGB, 2024). Its expansion has been driven, in part, by commercial developments that promote gambling as a mainstream leisure pursuit (Lopez-Gonzalez et al., 2017). Often stereotyped as a predominantly male activity, participation rates between men and women are similar, with women’s involvement rising steadily, particularly due to the growth of online gambling and gender-targeted products (Riley, 2021; McCarthy et al., 2019). Alongside this, gambling-related harms and problematic gambling have escalated (Abbott, 2020).

Gambling-related harms are diverse and extend well beyond financial loss. They can lead to relationship strain, poor mental and physical health, employment disruption, and involvement with the criminal justice system (Langham et al., 2016). These harms affect not only the individual gambler but also families and communities (Banks, 2018). Increasingly understood as a public health issue, such harms are associated with heightened risks of suicidality (Wardle et al., 2020). Research has tended to focus on individual-level predictors of suicide, including excessive gambling behaviours, psychiatric comorbidities, and personality traits (Wardle et al., 2010; Wegmann and Brand, 2021). However, this focus has overlooked broader structural conditions that shape vulnerability and suicidal distress.

Traditionally, suicide research relied heavily on quantitative methods or interviews with bereaved families, with limited attention to the lived experience of people who have survived suicidal behaviour and responsive interventions (Hjelmeland and Knizek, 2010; 2016). Critical Suicidology has challenged the dominance of these individualised explanations for suicide to emphasise political, social, and economic structures that contribute to hopelessness (White et al., 2016; Chandler et al., 2022). Many sociological approaches now argue that gender, inequality, and social context must be integrated to understand how someone becomes suicidal (Mallon et al., 2016; Chandler and Wright, 2023).

Alongside this shift, shame and indebtedness have emerged as important concepts in understanding gambling-related suicidality (Marionneau and Nikkinen, 2022). Shame operates as an emotional and social force, shaping identity and belonging, while inhibiting help-seeking (Sheehy et al., 2019; Scourfield, 2005). In gambling contexts, shame may stem from concerns about honour, family reputation, or cultural expectations, and is strongly shaped by gender norms (Brown et al., 2023; Trebilcock et al., 2023). Indebtedness further compounds distress, contributing to depression, anxiety, and weakened social support (Richardson et al., 2013; Ramanauskas, 2020). Among incarcerated populations, debt-related shame is intensified by judgement from the state, creditors, and family, occurring at a time when mental health may already be compromised (Smith et al., 2022).
Collectively, these dynamics are concerning given the contemporary dominance of the ‘responsible gambling’ discourse, which locates the cause within the individual rather than acknowledging drivers such as product design, marketing, and regulation (Livingston, 2023). In such contexts, shame risks being misinterpreted as personal failure rather than a response to structural pressures.
Given rising gambling participation and harms, particularly in the aftermath of the COVID pandemic and the cost-of-living crisis, this systematic review aims to pull together current knowledge on how shame and indebtedness shape suicidality in the context of gambling, with particular attention to gendered and cultural differences in help-seeking. It will contribute to public health approaches and referral pathways that recognise the structural dimensions of gambling-related harm.